Diversity and ecological function of fungi and protists in Antarctic and Arctic freshwater ecosystems

Diversity and ecological function of fungi and protists in Antarctic and Arctic freshwater ecosystems